Bluetooth Musical Instrument Bags

The integration of bluetooth tracking will allow parents to keep track of their child's instrument - whether it has been left in the school practice room or at home it gives piece of mind as well as alerting a parent if it goes missing. Musical instruments are expensive, encouraging a child to practice can be hard work. This innovation is designed to make the decision to buy an instrument easier and to focus on the legion of benefits music brings without the worry of your child misplacing or forgetting their instrument.